INTELLIGENT SUITE FOR LOCAL AND NETWORK DEMAND AND CAPACITY BALANCING

The Project encompasses the industrial research aimed to timely and efficiently create and use airspace capacity, in combination with targeted, effective demand and/or capacity measures. As such, it will focus on advanced levels of dynamic airspace configuration, Leveraging different virtualization models, digital INAP applications as well as Network-wide monitoring, all with high levels of automation. The project addressesthe R&I need for on-demand air traffic servicesreflective of traffic demand, and the continuity of ATM service despite disruption. The project exploits the latest advancements in artificial intelligence and machine learning, to supply a variety of supporting toolsets to ATM stakeholders that enable rapid exploration of options for the deployment of capacity-on-demand solutions, whenever and wherever required. The benefits include increased en-route capacity and improved cost-efficiency of ATS provision, without compromising the current safety levels.